Ultrafast laser microfabrication of distal-end optics for optical biopsy instruments

This is a PhD research project in physics. Using ultrafast laser inscription, the student will develop compact multifunctional micro-optic technologies for applications in advances endoscopic 'optical-biopsy' instruments. Working in collaboration with clinicians, the student will characterise the operation of the instrument and determine the success with which tissue can be classifies into normal and malignant tissue types.